Birmingham City University and Panic Deliveries Limited KTP 24_25 R5

To facilitate European expansion for a logistics business by meeting EU Directives on moving to a zero Carbon emissions economy and by achieving accreditation for quality and environmental standards